Reducing Inequalities in Public Engagement in Myanmar

Since October 2017, the AHRC-GCRF funded 'Deepening Democracy' programme, run by the Global Research Network on Parliaments and People (GRNPP), has been supporting research into the relationships between Parliaments, politicians and people in Myanmar and Ethiopia, as well as developing a truly global research network in this field.

Within the first year of the programme, two unanticipated developments specific to Myanmar have made it imperative that we take a more active and participatory role in deepening democracy in that country:

1. The Rohingya crisis in Myanmar, which highlights the extent to which the country's transition to democracy remains incomplete. Many areas and ethnic groups have been persistently excluded from economic development and political participation in Myanmar, creating conditions characterised by instability, weak institutions, and developmental deficits. Similar barriers are evident in the case of women. While social, economic and political exclusion based on ethnicity and gender is not itself a new phenomenon, its entrenchment in Myanmar in recent months is undeniable and requires robust, evidence-based, creatively imagined, and committed action.

2. Limited understanding of how arts and humanities can contribute to political change: It has become evident in the course of our grant-making scheme supporting artists, activists and academics to conduct political research that there is a lack of inter-disciplinary capabilities through which to (i) harness deeper understandings of democracy (and its deficits); (ii) communicate research to non-academic audiences; and (iii) shape and influence policy-making towards more inclusive democratic relationships and experiences. Taken together, these represent a threat to the realisation of impactful change through the arts and humanities.

The 'Reducing Inequalities in Public Engagement' (RIPE) project is the outcome of on-going, collaborative, and critical reflection - guided by our partner in Myanmar, the Enlightened Myanmar Research Foundation (EMReF) - about how to address these developments and transform them into opportunities for contributing to change in a positive, engaged, and sustained manner.

The RIPE project seeks to achieve impact through a series of strategies including:

1. Strengthening opportunities for civil society communication and engagement by politicians. This will improve the prospects for long-term peace and stability throughout Myanmar. The creation of a multi-stakeholder Alliance for Inclusive Democracy will work to reduce barriers to public engagement. By strengthening connections between those committed to make institutions more inclusive and better at public engagement, the project will achieve tangible and measurable impact, and enhance inclusive democracy.

2. 'Unlocking Creative Potentials in Research'. This training workshop will help develop researchers' capacity to take their findings to public and policy-making audiences in creative and impactful ways that emphasise the role of arts and humanities in understanding, and ultimately reducing, democratic deficits

The RIPE project aims to positively impact ethnic and other under-represented groups in Myanmar who are denied access to, participation in, and representation by Parliament and politicians; and whose lives have become unlivable as a consequence. It will also help establish academics in Myanmar as vital and integral partners in the movement to deepen democracy.

Additionally, the framework of collaborative, collective, and conscientious action by multiple communities of practice in Myanmar - which will underpin the RIPE project - will provide a model for similar processes, practices, and partnerships to evolve in other fragile states, thereby allowing for the transnational flow of key ideas and practices that positively impact inclusive democracy.

Potential impact
The RIPE project's impact pathway is measurable in terms of three tangible and integrated outcomes which together will contribute to the further realisation and fulfilment of SDG 16 in Myanmar. These are: (i) deepening commitment to more inclusive democracy amongst a range of stakeholders; (ii) embedding the arts and humanities as integral to the achievement of deepen democracy; and (iii) increasing receptivity amongst policy-makers towards more inclusive democracy.

Impact 1 - Establish long-term multi-stakeholder commitment to, planning for, and strategic implementation of, activities that help create and shape political receptivity to more inclusive democracy in Myanmar

Champions for change, identified by members of the Global Research Network on Parliaments and People in partnership with the Enlightened Myanmar Research Foundation (EMReF), and drawn from diverse (and often isolated) communities of policy-making and practice such as Parliamentarians, NGOs, CSOs, artists, activists and academics will be brought together to form an 'Alliance for Inclusive Democracy' that will explore and synthesise ways to achieve more inclusive democracy in Myanmar, with particular focus on increasingly marginalised ethnic groups and women.

Impact 2 - Improve understanding and integration of the arts and humanities in deepening non-academic understanding of political research, and contributing to positive, engaged and sustained political change that benefits people in Myanmar

Academics will be trained to unlock the creative potential of their research findings, create communications products that are intelligible and of value to non-academic (and especially policy-making) audiences, and embed themselves as integral members of multi-stakeholder coalitions for change in Myanmar, such as (but not limited to) the 'Alliance for Inclusive Democracy'. In so doing, they will highlight and epitomise the important role that arts and humanities, and inter-disciplinarity, has to play in deepening democracy.

Impact 3 - Facilitate the process and achievement of more inclusive democracy amongst under-represented groups in Myanmar via policy-for-change workshops and meetings that shape and influence the policy-making environment in tangible and measurable ways.

Members of the 'Alliance for Inclusive Democracy' will be assisted in forming action groups to reduce inequalities in public engagement. They will be supported to engage relevant policy-makers in consultations, meetings and briefings to communicate markers and priorities for deepening democracy in Myanmar, and that begin to create conditions for change.

Taken together, these pathways to impact in Myanmar will contribute to the fulfilment of SDG 16. The overall goal of the existing 'Deepening democracy' project and of the proposed RIPE project is oriented around the practical realisation of SDG 16. This calls for democracy to be underpinned by strong political institutions, and strong relationships between politicians and people, in order to achieve stability, peace and the foundation for social, economic and political development. The preceding three outcomes collectively achieve impact in this direction, which in turn provides the framework around which they are each articulated, explored, and achieved.